Low Cost Solution Processed CIGS Solar Cells

The market for photovoltaic (PV) modules has grown at 35 % p.a. compound over the past 15 years and will exceed 40 GW in 2014. The drivers behind this extraordinary growth include the rising cost of fossil fuels, concerns over security of energy supplies and worries over climate change. Governments agencies world wide, including the DECC in the UK, are encouraging the deployment of PV through incentives. However as the cost of PV reduces many important regions are now at “grid parity” which removes the need for subsidies. This project will develop a new solution processed thin film photovoltaic device from a nanoparticle precursor, which offers a cheaper route to producing PV modules. The aim of the project will be to integrate technologies developed by the project partners, to improve the efficiency of small area solar cells, then to scale the technology to mini-module dimensions, while maintaining a focus on reducing the cost of the process. The application of the technology to flexible substrates will also be assessed. Lower cost processing of modules will develop a lucrative business for CIGS nanoparticle inks and even greater growth of solar energy deployment.